In-situ STM analysis of neuromorphic computing via clusters produced by the matrix assembly cluster source (MACS)

This project will investigate using size-controlled clusters of nano-particles deposited on to patterned supports to create novel electronic devices. In order to deposit the clusters, a smaller version of a novel method of cluster production will be built and used - the Matrix Assembly Cluster Source (MACS), more specifically - the MiniMACS, which is an environmentally friendly method of cluster production when compared to chemical approaches. Our arrangement will allow in-situ study of produced samples, and the potential of scale up to an industrial scale of cluster production by linking in with related projects based at Swansea to achieve this. Using such structures this project will investigate Neuromorphic Computing - alternative architectures for computing. Networks of randomly-deposited clusters will be connected from two contacts, with a field applied. The electro-migration of atoms within clusters will form and break filaments connecting the network. The percolation threshold (the formation of long-range connectivity in random systems) will be investigated. Two resistances states are expected to be observed.

Aims and objectives - To construct the MiniMACS cluster deposition tool within an existing ultra high vacuum chamber which will be re-purposed for this project. To develop a process to deposit metal nanoparticles on to substrates. To investigate the potential neuromorphic computing applications of clusters arrays formed in to filament networks. The research methodology, including new knowledge or techniques in engineering and physical sciences that will be investigated. Scanning Tunnelling Microscopy to image the filaments, PVD to pattern electrodes, cluster beam deposition to create clusters, four point probe to analyse electrical properties/potentially use as a gate (regarding transistors), SEM and AFM to initially observe deposition, and potentially TEM to get atomic resolution imaging, and use of the assembled mini-MACS to create and deposit clusters. The mini-MACS will be unique, and the use of a multi-probe system to drive, perturb and interrogate the filament network may be the first time this has been done.

Alignment to EPSRC's strategies and research areas. Clusters are widely used as catalyst materials and this project will add knowledge in to Swansea's wider EPSRC-funded projects to develop commercial level solvent-free production of nanoparticles - EPSRC priority Sustainable Industries. The investigation of neuromorphic computing offers the potential to develop novel electronic computing devices - EPSRC priority 21st Century Products.